University of Cambridge and Greenjets Limited KTP 22_23 R1

To productionise aerodynamic tools so that a new generation of zero-carbon, electric jet engines can be developed and sold to aircraft manufacturers around the world.